Empowering Cities of Migration: new methods for citizen involvement and socio-spatial integration

The Empowering Cities of Migration project will create and train a new group of Community-based researchers drawn from marginalised neighbourhoods across three European cities experiencing population change. The researchers will use gender-aware methods to work with local communities, organisations and actors to develop new approaches for involving local people in tackling housing and urban planning problems. Through bringing together existing work undertaken by the project team, the overall intention is to empower local residents to work with housing, migration and planning specialists on creating new housing responses which help to avoid segregation and exclusion in diverse urban places.